Exploring the mechanism of gut acidification by the liver fluke, Fasciola hepatica

Infections caused by parasitic worms helminths are believed to burden over one third of the global human population. The diseases caused by these parasites are endemic in over 100 countries where they typically affect people living in poverty. In addition, helminth infections are responsible for 55% of livestock diseases and are a major concern for farmersproducers worldwide. Although drugs to treat helminths are available, the spread of drug resistance has severely reduced their use in many areas. Thus, new ways to combat parasitic helminths are urgently needed.

Whilst displaying varied lifecycles, host species and biology, the majority of helminth parasites share one thing in common they feed on host blood. Blood is an excellent source of nutrition and provides all the raw materials (notably amino acids from degradation of haemoglobin) the parasites need to grow and produce huge numbers of eggs to complete their lifecycle. Just like in our stomachs, the parasite gut is acidic, a strict requirement for digestion of haemoglobin because it:

Activates the digestive enzymes secreted by the parasite gut cells

It helps burst red blood cells and release haemoglobin

It relaxes haemoglobin structure making it susceptible to degradation

Whilst we have a good understanding of the digestive enzymes secreted by helminths, and how they degrade haemoglobin, we know little about how the parasites maintain acidic conditions within their gut. We propose that blocking this mechanism could starve the parasite and lead to new treatment options.

In this project, we will use the liver fluke, Fasciola hepatica, as a model to investigate bloodfeeding in helminths. It is an exciting time for liver fluke research; the availability of novel resources (such as genome, transcriptome and proteome datasets), together with an improved molecular toolbox (e.g. gene silencing via RNAi and advances in sequencing technologies) allow researchers to investigate parasite gene function like never before. Specifically, we will identify the ion pumps transporters responsible for creating acidic conditions within the fluke gut and

investigate the impact of silencing these genes on parasite digestion and survival. We envisage that a greater understanding of how helminth parasites acquire nutrition will reveal new means of parasite control which will have far reaching benefits for human and animal health.

This 4 year project provides an exciting opportunity to work with an internationally recognised scientific team from leading UK Institutions and gain expertise in molecular cell biology research.